Contemporary Mauritian Literature: (De)Colonisation, Globalisation, Multiculturalism

In February 1999, violent riots erupted across Mauritius, in response to the death in police custody of the popular Creole ('Afro-Mauritian') singer, Kaya. The highly ethnicised nature of the sudden, violent turn of events, and its revelation of a deep-seated 'malaise créole', prompted an urgent reconsideration of Mauritius's previously received status as a model multiethnic, post-colonial society (Lionnet, Caroll & Caroll). \n\nThe past decade has also witnessed an unprecedented blossoming of francophone Mauritian literature, with the emergence of powerful new voices (such as Appanah, Patel, Sewtohul, Pyamootoo) and the critical affirmation of more established ones (including Devi, Souza, Humbert, Le Clézio and Collen). My book, entitled 'Contemporary Mauritian Literature: (De)Colonisation, Globalisation, Multiculturalism', aims to introduce an important but missing literary dimension to ongoing, socio-political debates on the future of Mauritius's multicultural model, by examining literary representations of 'post-Kaya' Mauritian society in a range of contemporary novels. \n\nDespite the rich diversity of Mauritius's recent literary production, and the continued burgeoning of Postcolonial and Francophone Studies in general, Mauritius remains a relatively neglected area of study. No book-length study of contemporary Mauritian literature has yet been published, in either English or French. My monograph aims to fill this gap, offering new perspectives on a fascinating and unjustly underread literature. \n\nWhilst Mauritius's small size and geographic distance from Europe or the United States may well have contributed to its critical neglect, the issues facing 21st-century Mauritius are of pressing contemporary relevance to much broader, critical and socio-political, debates. My book will examine, for instance, the novels' common concern with the place of the individual in a complex, multiethnic society, and with the problems facing a small, 'post-colonial' island nation in an era of mass, neo-colonial globalisation.\n\nWhilst the main emphasis of the book will be on literary analysis, an introductory chapter will place the novels studied in their historical and contemporary contexts. It will discuss Mauritius's very particular status as a 'postcolonial' nation, and analyse the eloquent parallels implied, in the novels, between the recent effects of globalisation and the historical legacies of colonisation. It will explore the ways in which Mauritius's history of dual, French and British colonisation, its linguistic diversity and its multicultural society are reflected in its literature. The rest of the book will consist of a series of comparative, critical readings of its corpus of six core novels (by Barlen Pyamootoo, Carl de Souza, Amal Sewtohul, Natacha Appanah, Shenaz Patel and Ananda Devi), all written between 1999 and the present. Rather like the diverse groups that make up Mauritius's multiethnic society, each novel will thereby constitute a distinct, but interconnected, part of a composite, literary map of 21st-century Mauritius, the intricate, shifting development of which will be plotted.\n\nAs 'Contemporary Mauritian Literature' will explore, the common literary depiction of a modern-day Mauritius, riven by unemployment, disaffection and exploitation, runs counter to nationalist discourses of Mauritius's harmonious 'rainbow nation'. It also does much to debunk the anachronistic, exotic clichés of an external, tourist-centred vision of Mauritius. Indeed, one important aspect of the particularity of the Mauritian context is its contestation of prevalent postcolonial paradigms of 'hybrid' or 'creolised' identities, originally developed in other contexts. Importantly, the book will discuss the significance - both for Mauritius and for transnational, critical and socio-political, debates - of the kinds of 'home-grown' senses of community and identity suggested in the novels, forged in the wake of the 1999 'Kaya' riots.

Potential impact
My book's examination of the social, economic, political and cultural contexts in which the novels were produced means that the potential, non-academic beneficiaries - in Mauritius, the United Kingdom and France, in particular - are remarkably diverse.\n\nOne of the principal broad aims of my monograph is to increase the profile, and hence the readership, of this unjustly neglected body of literature. My research will therefore be of direct benefit to the authors studied, to their French and Indian Ocean publishers, and to the Mauritian literary and cultural environment more generally. At present, only a handful of Mauritian novels has been translated into English. It is intended that my monograph will contribute to creating a greater demand for their translation, so increasing exponentially the potential international readership of Mauritian literature.\n\nIn Mauritius, my research will contribute a comparative, literary dimension to important, ongoing debates - amongst politicians, government organisations, social activists, development workers and community groups - about the present and future state of Mauritius' multicultural, multilinguistic model. My analysis of literary representations of individuals and groups marginalised in Mauritius's purportedly inclusive 'rainbow nation', will help nuance local and international understandings of the ways in which multiculturalism (inadvertently) works to exclude disadvantaged minorities. My examination of the alternative models of multicultural coexistence suggested in contemporary literature might also help inform discussions on potential solutions to such patterns of exclusion. \n\nMauritius illustrates, in microcosm, many issues of urgent importance in our putatively postcolonial, increasingly globalised world. In numerous contexts, political bodies and the wider public are interested in debates about community cohesion and identity formation in multicultural societies. My research's comparative and contextualising analysis of the novels' common concern with (i) the place of the individual in a complex, multicultural society, and (ii) the problems facing a small 'postcolonial' island-nation in an era of mass globalisation, will thus be of potentially far-reaching interest to diverse international beneficiaries, with a professional or general interest in these issues.\n\nThe general public, in both Anglophone and French-speaking spheres, has a voracious reading appetite for 'postcolonial' or 'world' literature, as demonstrated by the huge international success of such figures as Rushdie, Naipaul, Condé or Chamoiseau. It is hoped that my research on Mauritian literature will help to add new, Mauritian writers to the pantheon of 'world literature', so enriching and expanding understandings of the cultural diversity of this important, transnational corpus.\n\nAn issue with which several of the novels engage is tourism and its effects. Mauritius is a popular, high-class destination for both British and French tourists. The wider public will thus gain a more nuanced and informed picture of the issues affecting contemporary Mauritius from my monograph's contextualising analysis of recent Mauritian novels, than it would from the exoticising images of an island paradise pedalled by the tourist industry or, indeed, by more readily available 19th-century European narratives.\n\nMy monograph will be targeted primarily at a specialist academic audience, but will be broad enough in scope also to be of interest to undergraduates, graduates and more general readers. The lack of a critical study of the kind proposed may well have contributed to the current absence of courses on Mauritian literature from university syllabuses. This book, and the novels it covers, could therefore be a useful teaching and study resource for an undergraduate or masters-level module on the subject - so simultaneous